ADX: Anomaly Detection for improved Maintenance, Engineering and Decision Making

SamsonVT is a UK-based SME seeking to be a world-leading industrial digital technologies (IDTs) provider by transforming the way in which manufacturing SMEs use their data, contributing to the Industry 4.0 (I4.0) revolution.

After successful delivery of previous Innovate UK projects, in this project, together with RS Components, SamsonVT will create _Anomaly Detection for improved Maintenance, Engineering and Decision Making (ADX)_: the first affordable Predictive Maintenance (PdM) tool for the manufacturing sector, identifying SMEs as the main beneficiaries. ADX will allow any manufacturing company to effectively use already produced performance data for effective maintenance purposes for the first time.

Building on SamsonVT's sound machine learning architectural building blocks, ADX will provide a data extraction platform that enables health machine assessment, promotes assisted decision-making and reduces machinery downtime at competitive implementation costs. This will represent a significant uplift of the UK's manufacturing sector by generating new data insights on machinery health, which will help support operations, productivity and growth.